Improving the process of delivering thermal retrofit to mass housing stock - to considerably minimise capital costs and installation programmes and deliver greater 'in use' perfomance

The 'Improving the process of delivering thermal retrofit to mass housing stock' project aims to develop and refine retrofit solutons for housing which address the primary concerns of many householders when considering retrofit; cost, benefit and disruption. The project will develop a commercial solution which considerably reduces the cost of retrofit, minimises the installation time, provides quality work through a dependable and trusted local team and delivers lower heating bills and an improved indoor living environment for the householder.